Living Roots: Art Brut Within and Without the Western Art World, 1930-1988

Art Brut, or Outsider Art, produced by psychiatric patients, 'isolated' individuals and the self-taught, has
long found itself excluded from the art historical canon upon which it had such a profound impact.
Offering a visual language seemingly untainted by 'cultural conditioning', Art Brut played a key role in
the development of Avant Gardes on both sides of the Atlantic. Framed by the collections of Jean
Dubuffet, André Breton, and Alain Bourbonnais, this project asks how an idea of Art Brut was
constructed, adopted, and exploited within modernist circles. It questions and challenges the ways in
which Art Brut has been historicised, asking how the canonical, Western narrative of modern art changes
when these practices are reassessed. In doing so this project aims to demonstrate that rather than an
anonymous adjunct to such narratives, Art Brut occupied a pivotal and essential position within them.
These collections span three key moments within Art Brut: its prelude, definition by Dubuffet in 1945,
and entry into the public consciousness by the 1980s. Composed either fully or in part of Art Brut pieces
acquired from diverse sources, they shaped an idea of Art Brut that remains largely unchallenged. This
project considers how these collections functioned, their impact on the collectors' artistic and literary
practices, the afterlives of the Art Brut works within these collections, and how mainstream figures
benefitted from the marginalisation of Art Brut and its creators. It argues that breaking from the
accepted, closed-circuit art historical narrative reshapes thinking on where art-making happens, who
participates in it, and what forms it takes. The under-researched period Dubuffet's collection spent in
America (1951-1962) allows comparison with the artistic and collecting activities of the Chicago Imagists
(Ray Yoshida, the Hairy Who) regarding non-canonical art.